Marie-Antoinette: A Queen of Letters

In my thesis's introduction, I will set up my principal research question: how did MarieAntoinette use literary expression and manipulate rhetoric in her correspondence throughout
her life; and, in the case of her later correspondence, to what ends did she do so? Some
scholars believe that Marie-Antoinette acted deceptively towards Barnave; this produces
another research question.